SoleSense Prototype Development

Stroke affects one in four people globally and is a leading cause of disability. 1.2 million people are affected by stroke in the UK, and 100,000 new strokes occur each year. The annual aggregate cost to society is over twenty five billions pounds and is set to increase with a rising ageing population.

Access to specialist rehabilitation is paramount for achieving a good recovery. Learning how to balance and walk again is a primary focus of rehabilitation and requires significant therapist resource. Intensive input is needed in the early stages but this can be difficult to deliver in the current health care climate. Performing independent exercise to supplement therapy time is important for achieving optimal recovery.

SoleSense is a company developing simple technology that can facilitate independent exercise in fun and engaging ways. Pressure sensing insoles in the shoe give real-time feedback about weight distribution and symmetry in visual and auditory form using a digital app. This allows the user to improve performance at all times, as they can be worn throughout the day.

SoleSense acts as a digital rehabilitation platform. Games, performance feedback, progress analysis, and goal setting motivates independent exercise. It can be tailored to individual ability and used collaboratively with therapists, making it safe and easy to use at all stages of the rehabilitation pathway.

The device is designed to support therapists as well as patients. It can be used during therapy time to assist rehabilitation and can provide objective measurement of quality of movement for the first time. The ability to monitor activity levels remotely and track changes in function makes it an ideal tool for management of long term conditions.

It is hoped that simple technology can support people to maintain their physical ability over time, embedding self-management early in the rehabilitation pathway. The product will grow to include bespoke applications for different health conditions.